Hand Crank Project

PeachyKeen - The Human Energy CompanyGet fit, have fun and use your energy to produce electrical energy that can be stored for later use.Imagine being at the gym, happily cycling away while also creating electricity that powers the television showing your favorite programme.Whether you are just peddling easily, totally absorbed in your "soap" or doing a "Chris Hoy", you will be producing more energy than the TV requires.It would be GREAT to harness that excess energy - well with capacitor enabled technology this can be done. The energy you have produced could be used to power the lights or the sound system for the next gym goers!